CaVLRe: Catalysing the Visualisation Literacy Revolution

Never before in human-history have we generated, collected, and relied so much on data and AI algorithms to inform our decision making. However, our ability to collect, process, and store data vastly exceeds our ability to make sense, derive useful information and obtain knowledge from it. This is the vital role that data visualisation plays. It acts as the fulcrum of understanding when combined with large, complex data sets and machine learning (ML) algorithms. Visualisation and visual analytics leverage the fastest and most powerful human sense by far, the visual system, in order to understand and derive new and fresh insight into what otherwise might be inaccessible data and processing. Simply stated, data and algorithms are much more useful when we can see them.
At the core of visualisation technology is our ability to interpret the visual representation of data and processes. The ability to interpret visual representations is also known as visualisation literacy (VL), and is arguably as vital in today's data and algorithm centric society as language literacy and mathematics literacy due to their use in everyday life. VL, although still in relative infancy, is rapidly gaining momentum as a research topic in the visualisation community and beyond. The combination of visualisation with AI in order to enable understanding of AI algorithms is called explainable (X) AI and is vital in building trust in AI technology.
This project develops open, novel VL tests for advanced visual designs, e.g., visual representations that are used in the media, personal health, and those that have not yet reached widespread popularity beyond the sciences like XAI. It combines empirical user-study methods, such as measuring user-performance based on task completion (time and accuracy) with VL tests to uncover difficulties such as interpreting an image. Marrying task-based user-study designs with important applications such as XAI and personal health will revolutionise the study of VL due to the ubiquitous reliance on these technologies.
Wearable devices, such as the Fitbit, Apple Watch, ScanWatch, and other devices coupled with mobile health apps such as Amazon's Halo, are becoming more-and- more ubiquitous. Apple's forthcoming smartwatch will incorporate AI and even monitor body temperature and blood pressure. This explosion in AI and personal health hardware and software will bring new challenges when presenting time-dependent health data to its users. This project delivers freely available, open source, VL tests and user performance data such that others will be able to replicate and extend the research. This means developing new VL tests and learning technologies which can be applied and extended to other subject areas beyond XAI and personal health. We will apply our VL findings to both XAI and personal health data to inform and guide the development of short, 30-second VL tutorials that explain the visual representations (both basic and advanced) of XAI processes and personal health data to portable device users and other stakeholders. By opening up and exposing XAI algorithms and personal health data analysis to visual and graphical depictions of the enormous collection of health data, a whole new digital world of health literacy, understanding, exploration, analysis, comparison and engagement is possible. This healthcare adventure pushes the forefront of a rapid rise in interest to improve the digital literacy of the UK and beyond.